Project Elderberry by Jellybooks - cross-platform ebook analytics

Project Elderberry by Jellybooks is a project to measure how book recommendations and links are shared online and to understand influence networks for book recommendations. Its goal is to help authors and publishers to better market books online and through social media and assist them in developing trageted marketing and promotional campaigns. Participating publishers include Faber & Faber, Profile Books, Mills & Boon and O'Reilly with more publishers expected to join over the course of the project.